ENICON: Sustainable processing of Europe's low-grade sulphidic and lateritic nickel/cobalt ores and tailings into battery-grade metals

The cobalt (Co) and nickel (Ni) demand is expected to be about 20 times higher in 2040 than in 2020. Given that Europe plays only a minor role in the global Ni/Co supply chains, which are concentrated in the DRC, Indonesia, and China, we face a serious problem in securing a reliable, affordable, and sustainable supply of battery-grade Ni/Co, vital for Europe’s aims to be climate-neutral by 2050. In view of a “domestic and foreign sourcing” procurement model, ENICON exploits the potential of (low-grade) Ni/Co resources within Europe – i.e. sulphidic Ni/Co ores and derived Ni/Co-bearing pyrite and silicate tailings, and limonitic/saprolitic laterite Ni(/ Co) ores – while improving and developing the Ni/Co-refining capacity that can process imported ores, concentrates and intermediates. ENICON comprises both major improvements to existing Ni/Co metallurgical unit operations in Europe as well as the development of a new HCl-based route for both Ni/Co sulphide concentrates and laterites. ENICON’s HCl-route dispenses with the old-school hydro approach of continuously precipitating and redissolving metals that requires lots of chemicals and creates problematic waste streams. The HCl-based route can be extended to the downstream processing of FeNi (Class-II Ni) obtained from laterites; (2) Mixed (Ni/Co) Sulphide/Hydroxide Precipitate (MSP/MHP) from the bioleaching of Co-rich pyrite tailings; and Ni/Co-containing silicate tailings. ENICON targets a “forensic geometallurgy” protocol, making it possible to identify and mitigate the mineralogical and textural reasons for processing losses along existing and new flowsheets. To make the transition to (near) zero-waste processing and to further reduce CO2-footprints, ENICON develops enhanced mineral-matrix valorisation processes. The outputs from ENICON’s group of European Ni/Co mining, processing and refining companies will all be benchmarked in terms of positive environmental and techno-economic impacts against current methods.